University of Bradford And Reckitt Benckiser Healthcare (UK) Limited

To improve the application of in vitro anti-irritancy modelling, enabling development of an enhanced skin care portfolio utilising novel ingredients to generate products with consumer relevant claims.